Evaluating Aquagrain as a soil amendment for reduced irrigation requirement and improved yields & quality of salad and vegetable crops on sandy soils

This farmer-led project will investigate whether a new biodegradable soil amendment can help improve the efficiency and resilience of growing spinach, leafy salads and onions on the light, sandy soils of Suffolk. These crops are shallow-rooting and highly sensitive to water stress, meaning frequent irrigation is essential to maintain crop quality and meet retailer specifications. However, the availability and cost of water are increasing challenges for vegetable growers.

The project will test a soil conditioner made from up-cycled food-industry by-products that can hold water and nutrients in the root zone and release them gradually to the crop. Early small-scale trials suggest it may help crops establish more evenly, maintain moisture during dry periods and potentially reduce the overall amount of irrigation required.

Field trials will be carried out over two growing seasons in commercial crops of spinach, lettuce and onions. The project will measure effects on soil moisture, germination, crop growth, yield and quality, as well as any potential benefits for product shelf life. By linking crop, irrigation and pack-house data, the work will help determine whether the product can reduce input costs, improve marketable yield and support more sustainable production.

Results will be shared widely with UK vegetable growers.